A 'bridge to cure' for stratified cancer patients, using a novel, precision radiotherapy system.

"Application defined by a partnership: the lead applicant has an advanced ultrasound ""driven"" needle that greatly improves the accuracy of delivering medicines to deep tissues (improved tissue penetration and highly visible on ultrasound scanners); the partner has a nanotechnology based agent that generates highly localised free radicals to enhance the effectiveness of cancer radiotherapy. This project enables these two companies to bring these two highly complementary technologies together and explore the possibility of a more accurate system of targeting radiotherapy that is less traumatic, more effective and that may offer a route to a cure.

Uniting these two technologies opens up a considerable commercial potential for both parties. The vision is to propel both parties forward by developing a combination system that can drastically enhance the accuracy of treating challenging tumours in the head, neck and pancreas. To bring these two innovations together the feasibility of this approach must be explored. The applicants wish to understand how the combined system would be used to target a pancreatic tumour. The enclosed project will explore:

* Configuration of advanced ""Active Needle"" that is suitable for the targeting of pancreatic tumours;
* Use the above needle to validate biodistribution of the nanoparticulate radiotherapy enhancement agent in a mouse pancreatic cancer model;
* Develop a future pre-clinical study protocol for the combined system validation;
* Examine the relevant intellectual property landscape for this innovation and secure IP."